Supramolecular Designs on Dynamic Covalent Protein Recognition

This project describes a strategy for the development of a 'toolkit' of covalent chemical probes for the inhibition of therapeutically-relevant protein-protein interactions (PPIs) that are critical in myriad diseases. The project will develop molecules that have been carefully designed to adopt a particular shape such that they can mimic the recognition of one protein surface by another, bind to the protein, and then carry out a modification on the protein in question to add a new group of atoms to a particular site. The mimic molecules will be configurable to selectively recognise different protein surfaces as desired. The modification will be carried out by a reactive group on the mimic molecules containing a boron "acceptor" and they will be targeted to modify the side-chain of a specific amino acid on the protein in question - usually one containing an oxygen or nitrogen atom "donor". This 'toolkit' of chemical probes (the mimics) represents a fundamentally new way of targeting non-enzymatic proteins. The agents will be tuneable to bind via either a dynamic or irreversible covalent mechanism. Their utility as a general method for mediating therapeutically-relevant protein-protein interactions (PPIs) will be evaluated using a particular protein system (Hif1alpha/p300) that is important in the hypoxic response and in many solid-tumour cancers. Beyond their use as disruptors of PPIs the approach holds great promise for: (i) mediating protein misfolding, (ii) site-specific protein labelling, (iii) bio imaging, (iv) tumour targeting, (v) therapeutic depletion, and (vi) protein mapping.

Potential impact
The results of this project will be of interest to a broad audience, encompassing academic groups in the fields of chemical biology and medicine, industrial/commercial organisations interested in modifying proteins/disrupting aberrant protein interactions (ranging from major pharmaceutical companies to smaller biotechnology start-up companies), healthcare providers seeking new routes for treatment of diseases involving protein misfolding/incorrect protein expression and ultimately clinicians and patients treating/being treated for these diseases.
Results of the project may lead to new methods for post-translational modification of proteins and/or new information regarding pathways involving the proteins investigated here, both where they are behaving in a normal, desirable way and where they are behaving aberrantly leading to disease pathways. In the long term these results should lead to new treatments for multiple serious and chronic diseases such as cancer, Alzheimer's, Parkinson's, diabetes etc. Successful new treatments will lead to better patient outcomes and an improved quality of life for sufferers. Along the pathway to new treatments, development of new drugs will lead to economic benefits for pharmaceutical and/or biotech companies, for example.
The project will produce skilled people to join the workforce, contributing to the diversification and improvement of skills in (potentially) the chemistry/chemical biology/biotechnology industrial sectors or elsewhere.
Finally, the project is an ideal opportunity to engage with the general public, including young people, to improve public understanding of science. This should inspire more young people to study chemistry and related subjects, producing the next generation of researchers. It should also help to demystify the processes involved in investigating diseases and treatments leading to a higher level of trust in scientists and science from the general public. An indirect effect of this should also be greater support for the public funding of science.